Pibbon: we're increasingly diverse, why aren't our children's books? True representation through deep personalisation technology.

Pibbon is a UK SME developing novel technologies to disrupt children's book publishing. Pibbon's mission is to educate and empower all children through inspiring, personalised reading experiences and become the leading digital platform for original children's storybooks. The project aims to establish Pibbon's first market offering by developing an innovative, scalable and accessible solution to underrepresentation of BAME and disabled characters in children's books through new advances in digital tooling and cloud publishing.